The dark universe and cosmological tensions

The standard cosmological model predicts the existence of a dark sector consisting of two components, dark matter and dark energy, which are beyond the standard models of modern physics. This project aims to explore theoretical scenarios where dark matter and dark energy interact with each other or with ordinary matter, moving beyond the standard assumption of their independent evolution. Additionally, it will examine dynamical dark energy models where the equation of state evolves over cosmic time, generalizing the cosmological constant.
The primary objectives are to a) build mathematical descriptions of interactions between two fluids describing the dark sector components and b) to study how these extended mathematical models modify the evolution of the Universe's expansion and formation of structures. This will involve deriving theoretical predictions for cosmological observables, such as the cosmic microwave background anisotropies, large-scale structure correlation functions, and distance ladder relations. The project will further focus on constraining these models through modern statistical analysis of high-precision datasets, emphasizing parameter estimation techniques and the development of model selection criteria.
The results will be important for fundamental physics. They will bring useful insight into whether Einstein's theory of gravity is the correct description of gravitational physics or whether new physics needs to be considered. The results will also inform particle physics about the nature and properties of the dark sector.